HoloSite Gen 2

Did you know that up to **20% of construction costs are wasted** due to **inefficiencies** arising from the conversion between the architect's **3D model** and the builder's **2D drawings**?

HoloSite is a project that has one goal: to allow public and private sector developers to build more, in a shorter space of time, at a lower cost. XYZ Reality, one of TechWorld's top 3 Construction Tech start-ups, is using Augmented Reality (AR) to enable all construction stakeholders including builders, to work from the same 3D model, without the need for 2D drawings. This innovative 3D workflow is considered globally by experts to be the holy grail of construction and significantly reduces both construction costs and lead times.

HoloSite enables clients to perform real time validation, **reducing out of tolerance errors by up to 95%**.